Fellowship in Vaccinology

Technical abstract
Vaccination is said to be one of our society’s greater achievements. Through vaccination, diseases such as smallpox in humans and rindepest in livestock have been eradicated and are no longer a burden to society. However, most vaccines used today were developed empirically through trial and error during the first half of the 20th century, and we are just now beginning to understand mechanisms of protection. On one hand, dendritic cells (DC) are central to the development and maintenance of immune responses priming and maintaining T cell responses. On the other hand, tolerogenic DC (tDC) induce the proliferation and maintenance of regulatory cells, which in turn maintain immunological homeostasis. The understanding of DC biology, plasticity and function underpins the development of novel and improved vaccines in both animals and humans. I propose to establish a research programme to study the components of the bovine immune system in the context of infection and vaccination with dendritic cells as the focus of interest.